green box

Unsustainable sources of 100% recycled card and presentation packaging in the UK prompted Ten Green Bottles to undertake a
technical and commercial feasibility into creating their own. Using WRAP's expertise, the company have been able to identify and
source materials for recycling not only for their own packaging consumption but for others. This will require some investment in
equipment as production runs develop. However at this stage the company are able to use what is probably the only existing mill in
the UK that can do short production runs of 100% recycled card, namely Frogmore paper mill. The company have had initial training
at the facility and have some samples to start their packaging designs before contemplating investing in equipment to manufacture
in-house.
Ten Green Bottles have therefore identified the need for external expertise to support the installation, implementation, production
and the technical and commercial issues for the card processing.